.BioPU

Base Materials is a significant manufacturer and supplier of tooling board widely used to
create tools used in the composites industry for the manufacture of composite components.
Tooling board is particularly environmentally unfriendly because the construction of tools
from tooling board results in high levels of waste because it is non-recyclable and the majority
of it ends up in landfill; furthermore tooling board resin formulations are created from nonrenewable
resources. We have conceived of a novel tooling board formulated from renewable
resins that will help to offset the carbon footprint of conventional materials. The economics
of the technology has not been evaluated for tooling board and it is our proposal to review the
logistics, economics, safety, IPR and potential end use markets as a desk research exercise.